High Definition Head Mounted Facial Performance Capture

Dimensional Imaging has developed a highly novel and proprietary facial performance capture solution (“DI4D™”) that requires no special markers, make-up or structured light. By capturing dense “3D scan” data at 60fps and then tracking a fixed topology mesh through the resulting 3D scan sequence, the system provides much higher fidelity than traditional facial motion capture systems that track discrete dots. The current “sit down” system uses a bank of high resolution video cameras to capture a single performer who sits in front of the system and must keep their head and body relatively still. The aim of this project is to develop the system to use head mounted cameras wihc will allow more freedom of movement and allow multiple performers to be captured simultaneously. We believe that this will result in a world leading system that is capable of meeting the requirements of next generation video game development as well as VFX for television and movies.